Reducing Measurement Error in High GVF Conditions

A key industry challenge facing global gas producers is the accurate measurement and qualification of water in the production of gas coming from subsea reservoirs. Water can condense leading to significant pipeline corrosion leading to increased costs and emissions.

Ai Exploration (AIX) has a commercial sensor that uses a novel optical absorption technique to quantify the water-cut in real time inside the pipeline. The goal of the project is to develop a novel approach that allows AIX's sensor to overcome the negative effect high levels of gas volume fraction has on their water-cut measurements.

The use of the the National Engineering Laboratory's (NEL) advanced multiphase flow-loop will recreate the conditions found in real life process conditions allowing AIX to quantify and measure the success of the changes they made to their sensor during this project.